Aesthetics and ethics in contemporary women's writing

This doctoral project will explore the ways the increasing popularity of auto-fiction in our contemporary moment complicates the ethics issue in literary criticism. I shall trace how the rise of auto-fiction problematises what Dorothy J Hale (2020) calls an 'aesthetics of alterity,' arguing that this rise indicates waning faith in ethical value of the novel form itself, and a significant turn towards a purportedly more ethical practice of craft instead. I will conduct this research by critically investigating the fiction, nonfiction and life-writing by women writers such as Zadie Smith, Rachel Cusk, Jo Hamya, Sally Rooney and others.